The Media of Mediumship (TMM): Encountering the Material Culture of Modern Occultism in Britain's Science, Technology, and Magic Collections

The job of the museum curator is not unlike that of the Spiritualist medium: their task is to reanimate a past whose artefactual remnants might strike contemporary viewers as moribund, obsolete, and disconnected from present concerns. Drawing upon the findings of the Popular Occulture in Britain, 1875-1947 AHRC research network, this project aims to bring new life to collections in the Science Museum Group and Senate House Library by revealing and taking creative inspiration from their histories of occult use. Through an innovative and immersive public engagement and creative programme, it will engage and encourage new audiences to think differently about the history of technologies such as photography, radio, and telegraphy by revealing their central role in the spiritualist, occultist, and new thought movements which swept through Britain in the nineteenth and early twentieth centuries; similarly, it will demonstrate how our understanding of alternative spirituality in Britain might change by recognizing its reliance, not simply on traditional or textual forms of magical belief, but on up-to-the-minute forms of media use, technological practice, and popular entertainment.

"The Media of Mediumship" is driven by the conviction that the history of occult practice in modern Britain is best understood, not simply through the traditional print sources that formed the focus of the original Popular Occulture in Britain network, but via replication, environmental immersion, creative production, and, where conservation allows, tacit engagement. As such, its audiences will have the opportunity to hear, touch, see, and make occultural technologies; they will learn how digital cameras may be manipulated to reproduce the spectral images championed by spiritualist photographers; use newspapers and tape recorders to replicate home-scrying devices; hear ghostly recordings of otherworldly voice and special effects repurposed by modern artists; witness a typical Victorian séance and learn how its most common phenomena were produced by expertly-manipulated household objects. These activities will allow users to produce and test new forms of knowledge about modern occultism that is often unarticulated in written records, and also stimulate fresh interest in archival artefacts that may appear visually unenticing or inaccessible to the untrained eye. Taken collectively, the SMG and SHM hold the nation's most extensive collections of the technological artefacts-cameras, telegraphs, radios, etc- used in the spread of British popular occulture. Yet the crucial role of these objects in Britain's modern spiritual landscape remains little known and poorly understood beyond academic expert communities. By re-interpreting them in light of their occult use history, this project will expand and newly engage audiences at these institutions, while also producing a much richer awareness of Britain's popular occulture than previously available.

Designed and led by PI Professor Christine Ferguson, CI Dr Efram Sera-Shriar, and PDRA Dr Matt Tompkins, the event programme and creative performances will run over the grant period's first nine months, with images and, ultimately, a professional film documentary of selected events, being produced and uploaded on the project's website. Across these site-specific and digital outputs, the project can realistically expect to extend the audience for the original network's outcomes to 6,000+ users. TMM will track its impact through feedback forms and questionnaires gathered at the point of engagement; in its final months, the project will also gather testimonials from key participants and run post-event focus groups with representatives from target user communities, including photographic societies, museum professionals, podcasters, radio performers, and spiritualist practitioners. This data will be shared with participating institutions and used to seed their future collaborations and co-development of funding bids.

Potential impact
"The Media of Mediumship" develops the impact and extra-academic partnerships forged through the highly successful AHRC Popular Occulture in Britain Network. It will produce innovative new forms of curatorial and artistic practice and transform understandings of the interconnections between occultism, technology, media, and popular culture in modern Britain; through these outcomes it will engage new local, national, and international audiences for its participating museum and heritage institutions and creative practitioners. Impact will ensue both during and after the 2020-2021 grant period, while the project's web platform, bespoke curatorial materials and article, video documentary, and activity re-performances will transmit its legacy to subsequent users. All activities have been designed in response to clearly-articulated partner needs identified within their strategic plans. Impact will be collated and assessed during and after the main events programme for subsequent sharing with SMG and SHL.

Chief Beneficiaries will be:

1. VISITORS TO THE SCIENCE MUSEUM GROUP AND SENATE HOUSE LIBRARY. Workshops and curatorial tours will enhance the experience of the 6 million+ users who visit these institutional spaces every year, by providing new contexts for, and opportunities to interact with, their technology, media, and popular cultural collections. Virtual visitors will be able to interact with the project through its online web platform and video documentary.
2. MUSEUM AND HERITAGE PROFESSIONALS. Within and beyond the SMG and SHL, museum and heritage professionals will benefit from the project's production of new curatorial material and perspectives on obsolete communication and media technologies; a co-authored article on these outputs for the open-access, peer-reviewed Science Museum Group Journal will extend these findings to a global audience of third-sector professionals.
3. CREATIVE PRACTITIONERS. The project's diverse array of creative participants- sound artists, composers, stage magicians, radio dramatists and podcast writers, voice actors, and the student-based UEA Radio Players of Norwich - will gain new experiences, skills, and profile enhancement through the production of original works inspired by the occultural histories of their performance mediums. These creative works will have the potential to reach further audiences and inspire unanticipated collaborations when performed and rebroadcast after the project's conclusion.
4. PHOTOGRAPHIC, PODCASTING, AND VINTAGE WIRELESS SOCIETIES. Members of Bradford and London-based camera, podcasting and wireless societies will benefit from participation in the spirit photography and podcasting workshops, where they will gain new perspectives on the historical application of their instruments and learn new special effects techniques to reproduce in their own practice. The British Vintage Wireless Society will have the opportunity to showcase their collections and recruit new members through their contribution of period broadcast devices for the Kolkowski/price sound art performance and installation.
5. SPIRITUALIST INSTITUTIONS AND PRACTITIONERS Members of established Spiritualist institutions and communities in the U.K. (Keighley's Heber Street Spiritualist Church, the nation's oldest and longest-running Spiritualist institution; London's College of Psychic Studies) and the United States (Lily Dale Assembly) will gain novel insights on the place of Spiritualism within wider cultural histories of science, technology, and popular culture which they can then apply to their privately-held archives of historical spirit photography and paraphernalia.
6. AN EARLY CAREER RESEARCHER (Dr Matt Tompkins) will benefit from substantial training and experience in the museum and heritage sector, which will allow him to maximize the impact of his own research and to expand his professional networks in service of his future career development within or beyond academia.